FullView = Real time 3D terrain generation from airborne photographs and CAD inputs, based on the use of interactive computer game graphics technology

We are developing small unmanned aircraft for use throughout the world in scientific,
commercial (oil and mineral exploration and production) and state (border patrol and
management of disaster relief efforts) applications.
Oil production involves the monitoring of oil pipelines to detect leaks. Disasters include wide
scale flooding, hurricanes, earthquakes and bush fires.
This proposed Proof of Market Project is about the market opportunities for and the feasibility
of developing innovative software based on multiplayer computer gaming graphics
technology and Internet connectivity. It will make use of still and video imagery, typically but
not necessarily, from airborne and land based platforms, to automatically generate and update
a real time 3D view of the terrain. The evolving 3D representation can be viewed by
interested parties in much the same way as players in an online computer game monitor
developments.
For example, if there were a flood affecting a large built up area, aircraft crisscross the
flooded area. Each aircraft would periodically beam down a high resolution photograph. The
FullView software would use each new image to create, or update, a 3D view of the flood
area. This live 3D view could be accessed via the Internet by the police, the fire brigade and
the ambulance service, contributing to the management of rescue efforts.
To increase the market size, this software could also be used as 3D CAD software. One could
create an object using photographs from different angles of the object and also use a standard
3D CAD approach, such as extrusion of a 2D design, to create other objects. As players do in
an online computer game, people could work together, from home, on the 3D design.
We propose to investigate the nature of the global market and the financial and technical
feasibility of developing this software, based on our 24 year experience with the development
and international marketing of our WaveMaker microwave circuit layout software.